The impact of sociocultural and environmental change on air quality and respiratory health in the 4th Cataract, Sudan: a bioarchaeological perspective

This research will focus on respiratory disease caused by poor air quality, a health problem that affects people today globally in both developed and developing countries. The 4th cataract region of Sudan provides a dataset of great potential for exploring how the health of a 'regional' population was affected by sociocultural and environmental factors across a long timeframe. Poor air quality compromises respiratory function today, and chronic obstructive pulmonary disease is the 4th leading global cause of death. However, there has been surprisingly little work on archaeological human remains that explores this subject for the past.